COVID-19: Prediction of Respiratory Distress Episodes

Knowing at an early stage that severe breathlessness and degradation will occur reduces the chances for severe complications and need for hospitalisation. Our proprietary wireless, wearable product predicts shortness of breath episodes and degradation to prevent them from happening by notifying the patient and clinicians to take adequate preventative drugs. Thus, our technology allows clinicians to remotely monitor patients, who can stay at home.

This project aims to fast-track the commercialisation of this innovation to particularly address:
1) the unprecedented number of patients having shortness of breath due to COVID-19, and,
2) assist in the management of emergency surgeries due to cardiorespiratory and cardiovascular diseases.
Hence, it will contribute in lowering the impact of the two biggest challenges coming from dealing with the pandemic: the shortage of clinical equipment and staff, and, the risk of contagion. Our product better rationalises the usage of hospital equipment and reduces unnecessary contact with infected patients.

At the sight of the latest updates (Dec20) regarding the pandemic: the vaccine distribution and the mutation of the virus, the scope of the project will be broadened to strengthen the exploitable outcomes of the project.